Understanding micronutrients provision in a changing global food system

Micronutrient deficiency, or 'hidden hunger', affects between a half and a third of the global population, with four nutrients in chronically short supply; iron, zinc, iodine and vitamin A. Climate change is expected to reduce the concentration of micronutrients in crops across the globe, as well as impact crop yields. A link between micronutrient deficiency and obesity has also been suggested; the 'hunger-obesity' paradox implies reductions in plant quality could exacerbate obesity rates. The food system is under pressure due to changes beyond climate, including population demography, dietary transitions, and land-based climate change mitigation measures.
To date, the food security policy and research has been predominantly on providing sufficient calories. While this has been successful in reducing undernutrition, with some set-backs due to the COVID pandemic, the burden of hidden hunger has been increasing.
Within this complex picture it is challenging to understand current flows of micronutrient availability in our food or to project how this would change under future scenarios. While the impact of climate change on crop micronutrient concentration has been studied and some global food system studies exist, the malnutrition effects of reduced micronutrient availability at the country level, considering trade and economics, has not been researched.
In this PhD research you will describe the current state of micronutrient supply from farm to fork for the countries of the globe, highlighting inequalities in food security and health outcomes between countries.
Key research questions:
- Quantify how micronutrients are produced, supplied (including via international trade) and consumed in the food system today, and how this varies regionally.
- Integrate understanding of crop micronutrient responses to climate change into global food system projections, and to explore the consequences for human nutrition and land use.
- Understand the impact of achieving nutritional food security on global land use, and how this is affected by climate change.
- Investigate how interventions (like alternative dietary trajectories, food/crop fortification) can meet nutritional and micronutrient needs under future global change without compromising natural capital.
The methodology will be a combination of accounting and global food system modelling. You will run scenarios looking at how nutritional food security is impacted by climate change and other social-political changes. The research will improve understanding of how micronutrients are produced, supplied and consumed in the food system, and the role future global changes will have in worsening or improving associated deficiencies.